Defining functional components of the plasmodesmal proteome

Technical abstract
Plasmodesmata are the conduits for macromolecular trafficking between plant cells and therefore play an important role in plant development and plant defence. They are complex, membrane-rich channels that traverse the cell wall to maintain symplastic continuity between adjacent cells. Despite their importance virtually nothing is known about their molecular constituents or the mechanisms whereby cell-to-cell communication is achieved. This project aims to identify new plasmodesmal proteins from purified primary plasmodesmata isolated from Arabidopsis suspension cells. The approach will improve on recent successes we have had in using advanced proteomic technologies on cell wall preparations for the identification of plasmodesmal proteins. Using genetic, molecular and biochemical approaches, the roles of these proteins, and a group of previously identified plasmodesmal proteins, in macromolecular trafficking will be established. This work will shine a light on one of the remaining great mysteries in plant biology / macromolecular trafficking from cell to cell.